Social and environmental determinants of leptospirosis transmission in informal settings

This project addresses the social and environmental determinants of zoonotic leptospirosis transmission in informal settlements in Salvador, Brazil, in collaboration with FioCruz. It is embedded within an ongoing collaborative programme of research on the eco-epidemiology of leptospirosis in the Brazilian city of Salvador, in which Lancaster (CHICAS) leads on the development and application of statistical methods for spatio-temporally referenced data. Specific aims include: estimating the impact of Leptospira reservoir (Rattus Norvegicus) population control measures; developing a typology of urban environments for risk-classification.